Antimicrobial Metal Framework for use in Medical Devices

To project aims to investigate the development of a new anti-biofilm framework to reduce microbial attachment and biofilm formation on materials used in the healthcare industry but in particular, woundcare. The framework would be applied topically in liquids, gels, wound dressings and other medical devices to accelerate wound healing and prevent or treatinfections.